Searching for hidden particles with the SHiP experiment and development of machine learning methods

Using Deep Learning to:
- Generate vast numbers of protons-on-target and simulate the detector response.
- Suppress the large combinatorial muon background